Security Testing

With the Cyber Security Innovation Voucher, Vivantio would look to fund further security activities with a certified Cyber Security Partner, proving how seriously we take the security of all our SaaS based applications.